World Cinema On-Demand: Film Distribution and Education in the Streaming Media Era.

In recent years, huge advances in technology have enabled new channels of film distribution through video streaming website such as Youtube, Vimeo and, more recently, video on-demand platform such as Netflix, Lovefilm, MUBI and Itunes. Even social networks such as Facebook are planning to offer video on-demand thanks to agreements with the largest film production companies (ie. Warner Brothers). These advances suggest that the distribution of cinema is undergoing a radical transformation, in which the Hollywood studios are not the only beneficiaries. In fact, the video on-demand platforms have vastly improved the accessibility of silent, art-house and world cinema, bringing these films to new audiences all over the globe, as evident from data published by streaming websites.

This research network examines the impact of these transformation on the distribution, teaching, and research of world cinema. It will achieve this by creating a point of reference for debate and discussion, bringing together different experiences, competences, and disciplines. Moreover, it will undertake the collection and analysis of data regarding the viewing patterns and potential of this online market. These aims will be achieved through a dedicated website and the formation of two specialised workshops of two days each, initiating an important international research network.

The first workshop will engage directly with ongoing debates surrounding these transformations with regard to the study and research of issues such as national cinema, transnational identity, production, distribution and archiving. It will create an international dialogue between academic researchers in the field of film studies and digital and new media. Every scholar invited will present a paper dedicated to the impact of streaming media in their field and institution, and a final roundtable discussion will investigate the practical implication of using streaming media in research and education.

The outcomes of this debate will form the basis of the second workshop, which will bring together industry professionals working in streaming media, education specialists, and information technology experts, in order to consider solutions for the practical problems presented by the use of streaming media in education contexts. These issues will include copyright and piracy problems, financial considerations and technological issues. The roundtable will engage with a pilot case scenario, investigating the steps that need to be taken into consideration in order to institutionally incorporate streaming media into film studies teaching in UK.

The ultimate aim of this research is to realise tangible, real-world applications of streaming media in the teaching and research of film studies in higher education, drawing from international expertise and experiences in diverse disciplines and industries.

Potential impact
Given that this project aims to create an interdisciplinary forum for research and debate regarding the online, streamed distribution of world cinema to both the HE sector and beyond, an array of individuals and organisations outside of academic research circles will benefit. The primary beneficiaries will be:

- education institutions, who may benefit from being able to more efficiently allocate teaching and library resources, allowing these to be more readily directed to the needs of their students.

- students engaging on film studies/media studies programmes, who may benefit from a broader range of study resources, readily available and potentially hosted on a multi-institutional platform.

- students engaging in filmmaking programmes, who may avail of new channels of distribution via specially developed platforms, increasing exposure of their work and inviting critical reflection and feedback.

- private sector organisations involved in the distribution of world cinema, who may benefit from increased accuracy in the delivery of their products to specialised markets (e.g. scholars/students of world cinema), facilitated in part by the intelligence and insight generated by the use of these products.

- public and private sector organisations involved in film production, who may benefit from enhanced exposure of their products generated by potential standardised distribution platforms targeting specilised markets.

- private sector organisations for whom video-on-demand services form a significant proportion of their commercial activity, such as video-rental services (e.g. LoveFilm/MUBI/Itunes) and video sharing sites (e.g. Youtube, Vimeo), enabling them to identify and develop new income-streams in partnership with the education sector, at the same time as reducing the impact of video piracy and other forms of malpractice.

- third sector organisations, including education charities (e.g. Film Education), libraries, museums, and archives, who may exploit potential new platforms developed for the distribution of world film for educational purposes.

- the wider community, who may benefit from the potential improvements in the availability and accessibility of world cinema for education purposes, increasing and enhancing opportunities for knowledge transfer between the academic community and the general public.